The Robert Gordon University and ARR Craib Transport Limited

To develop a programme linking flexible resource with varying demand using the latest advancements in technology within the road transport market.